Deterministic and probabilistic dynamics of nonlinear dispersive PDEs

Nonlinear dispersive partial differential equations (PDEs) such as the nonlinear wave equations and the nonlinear Schrodinger equations, are time evolution equations modelling wave phenomena. They appear ubiquitously in various branches of physics and engineering such as nonlinear optics, plasma physics, water waves and telecommunication systems. Their validity is widely recognised and supported by numerical and experimental evidences.

On the one hand, the mathematical theoretical research of nonlinear dispersive PDEs is important for applied sciences since it has provided solid foundations for the verification and applicability of these models. On the other hand, this theoretical research has proved to be very valuable for mathematics itself. Indeed, over the last thirty years, nonlinear dispersive PDEs have presented very difficult and interesting challenges, motivating the development of many new ideas and techniques in mathematical analysis. One of the sources of richness of nonlinear dispersive PDEs is that each subclass of equations poses its own difficulties, thus requiring the elaboration of specific tools.

The aim of this proposal is to explore the dynamics of nonlinear dispersive PDEs using mathematical analysis from both deterministic and probabilistic points of view. In the deterministic setting, this proposal focuses on (i) constructing special solutions to a class of nonlinear Schrodinger equations and (ii) proving the long-time existence of solutions to an equation from plasma physics with non-constant vorticity. The principal investigator (PI) plans to combine PDE techniques with tools from harmonic analysis and spectral theory.

In the traditional (deterministic) study of nonlinear evolution equations, one aims to construct solutions to a given PDE for all initial data. In applications, however, one is often content with understanding the behaviour of typical solutions, neglecting rare pathological behaviours. This point of view can be made rigorous by employing probability theory and has led to exciting developments over the last decade. In particular, it has allowed us to go beyond the limits of deterministic analysis. One aspect of this proposal is to investigate dynamics of nonlinear dispersive PDEs from a probabilistic point of view. More specifically, the PI will focus on constructing well-defined dynamics with rough and random initial data by incorporating ideas and tools from probability theory and the very active field of singular stochastic PDEs.

Potential impact
This proposal is aimed at developing and maintaining expertise in the UK in the field of nonlinear partial differential equations (PDEs). More precisely, it focuses on the mathematical analysis of nonlinear dispersive PDEs such as the nonlinear Schrodinger equations and the nonlinear wave equations. These equations appear ubiquitously as models describing wave phenomena in various branches of physics and engineering such as nonlinear optics, Bose-Einstein condensation, plasma physics, water waves and telecommunication systems. Hence, it is essential to understand the quantitative and qualitative properties of their solutions.

As recognised in the Blackett Review 2018, modelling and computing rely on a deep understanding of the underlying PDE models. In particular, mathematical theoretical research has made a significant contribution to the verification of the PDE models proposed by applied scientists. Furthermore, it has provided solid foundations for further predictions, thus promoting technological advances. Consequently, mathematical analysis of nonlinear dispersive PDEs is essential in the applied sciences such as modelling, computing and engineering. The principal investigator (PI) expects that the proposed research will have a medium/long-term economic impact.

The proposed projects concern research directions of emerging interest and importance in nonlinear dispersive PDEs. The PI is confident that a successful delivery of these projects will have an impact on the field and will lead to further developments. Besides PDE techniques, a successful resolution of the proposed projects requires the use of ideas and tools from various branches of mathematics such as probability theory, fluid dynamics, harmonic analysis and spectral theory. This process, in turn, is likely to generate feedback to these fields, leading to the development of new ideas and techniques.

Another important aspect of this proposal is training young researchers. This includes training a post-doctoral researcher (PDRA) and also postgraduate students at the Maxwell Institute for Mathematical Sciences in Edinburgh. Through work on the proposed projects, the PDRA will gain expertise on central research directions in the field of nonlinear dispersive PDEs. The PI will also encourage the PDRA to develop their own agenda and establish their own network of contacts so that they become a more independent mathematician. Together with the PDRA, the PI also plans to train Ph.D. students in analysis of PDEs, which will contribute to strengthening the UK mathematics.